Sample complexity for Gaussian graphical models and liftability of geometric structures

A central task in data science is to fit a large multivariate normal model from fewer datapoints than variables. The reason is that, in many applications such as neuroscience, structural biology or archaeology, data is either expensive or even impossible to obtain. A widely-used approach is to assume sparsity from some known conditional independences among pairs of variables and then use maximum likelihood estimation. This project will establish new geometric and combinatorial approaches to the question of which independences allow for maximum-likelihood estimation from a fixed sized sample. More generally, the project will study which linear constraints on the inverse covariance imply the existence of a maximum likelihood estimator for a fixed size sample—a question that involves a subtle interplay between geometry and structural graph theory.
The project will exploit recently-discovered links between such data complexity problems and rigidity theory, a field of discrete geometry at the intersection of combinatorics, algebra, and geometry. Consider a scaffold-like structure composed of stiff bars linked at universal joints, with the connectivity of the bars modelled by a graph. Spectral properties of a weighted Laplacian of the structure’s graph control whether the structure can be “lifted” to another structure with maximal affine span and the same bar lengths. Whether a typical structure in a given dimension can be lifted determines whether the maximum likelihood estimator for an associated Gaussian graphical model exists, providing a geometric avatar for the original statistical problem.
A key feature of the project is to initiate an in-depth and sustained exploration of the interplay between linear concentration models and the geometry of rigid structures. The main goals are to:
(1) characterise the linear concentration models that have a maximum likelihood estimator for each number of samples; and
(2) develop geometric and combinatorial rigidity of linear measurement processes on squared edge lengths and characterise the associated algebraic matroids.